Powering the Future: Revolutionising Access and Efficiency through Integrated and Sustainable Energy Solutions

SureChill and GreenPower Overseas Ltd are leading companies in the off-grid refrigeration and power solutions markets, respectively. SureChill specializes in providing affordable refrigeration solutions using revolutionary technology that ensures consistent cooling even without electricity, while GreenPower focuses on delivering cutting-edge power and energy solutions.

Under the joint initiative titled "Powering the Future: Revolutionizing Access and Efficiency through Integrated and Sustainable Energy Solutions," we are dedicated to empowering underserved communities with reliable, clean, and affordable cooling and lighting solutions. Our shared objective is to create transformative impact, stimulate economic growth, foster sustainability, and ultimately create a future that is inclusive for all.

In Nigeria, communities in underserved regions in the country face significant challenges in accessing cooling and lighting solutions. World Bank reports from 2020 reveal that in Nigeria, the electrification rate stood at approximately 57%, leaving over 85 million individuals without dependable access to grid electricity. Consequently, these individuals resort to alternative options like generators and other unconventional power sources. This reliance on alternative means underscores the considerable proportion of people who lack access to essential services such as lighting, cooling, phone charging, television, and fans. We recognize these barriers and have developed two innovative solutions to address them.

Solution v1 combines the SureChill SDD fridge energy harvesting system with a Solar Home System (SHS), optimizing energy utilization and ensuring reliable access to electricity. This solution diverts excess energy for later use, providing power to essential appliances and improving the quality of life for businesses and communities.

Building on the success of solution v1, solution v2 takes energy access and management to the next level. By integrating the energy harvesting system, remote controller, and a unique payment model into an Energy Management System Control Hub, users gain real-time control over their energy consumption, remote access to appliances, and flexible payment options tailored to their specific needs.

To achieve our objectives, we will conduct rigorous testing and validation of solution v1 while simultaneously investing in intense research and development for solution v2\. By piloting both solutions, we will test the efficiency and effectiveness of the solutions in diverse communities, paving the way for seamless integration.

By funding the collaboration between SureChill and GreenPower, Innovate UK will support in creating a future where underserved communities will be empowered, new economic opportunities will be unlocked, and a sustainable and inclusive society for all will be fostered.